BioGas MicroGrid in a box (BGMG)

BGMG (Bio Gas Micro Grid in a box) will develop a hybrid renewable energy hub for deployment in off grid communities. It combines solar, wind and biogas energy resources in one drop-in containerised unit with electrical energy stored and deployed from batteries and waste heat recovered for local utilisation. The project expands the work of the partners in the recent highly successful Energy Catalyst WEGEN project that resulted in development and subsequent commercial sales of a novel 6kW plug-and-play biogas generator technology. The partners include WEGEN collaborators CAGE Technologies Ltd (CTL)/OakTec (power system technology developer), Sistema Bio (biogas system OEM and system trial and demonstration) and Sutton Power Engineering ( generator OEM and supplier of solar hardware). The partners will develop an intelligent energy management platform to integrate, manage and distribute the bio/solar/wind energy inputs based on a development of the existing CTL/OakTec intelligent control platform. Additional outputs will be an application of the WEGEN biogas engine technology to a new modular liquid cooled engine family that will allow a range of power outputs to suit application requirements delivering world leading fuel efficiency and low emissions. The liquid cooled engines will employ CHP technology to capture waste heat for distribution.

CTL and Sutton have considerable experience of hybrid power systems having deployed LPG-solar-battery systems for site welfare with the HS2 rail project at Euston, London and more recently hydrogen-solar-battery hybrid to power the cruise ship terminal in Orkney.

BGMG will support the development of carbon neutral microgrids in sub-saharan Africa and India and a trial system will be deployed to Kenya and be tested in a high profile location. Applications include stand-alone power for large food and agricultural businesses, villages, schools, hospitals and health-centres and public buildings. Bio-waste from the immediate location including food can be used in the feedstock.

As global energy prices rise the business case for BGMG becomes stronger. Whilst the system will be more costly than a simpler generator or solar array it can be funded to the customer on a 'machinery as a service' basis by Sistema's established easy payment business model and will enjoy minimal fuel and running costs over its lifetime giving it a much lower lifetime cost than conventional fossil based power systems. Immediate commercial opportunities include powering larger farms, food production businesses including rice mills where rice straw is used as part of the AD feedstock, agricultural processing and charging EV's.